Multi-Parameter wireless sensing for condition monitoring of nuclear-spent fuel canisters

The project aims to design and develop a wireless sensing solution that can detect more than one parameter of interest for condition monitoring of nuclear-spent fuel canisters. The research is a collaboration with the National Nuclear Laboratory. The mail objectives of the project are as follows: (i) design of a novel multi-gas miniaturized sensing operating in a nuclear environment, (ii) wireless data transmission for embedded sensors within metallic structures and iii) assessment of the ambient energy content and its potential to be used for self-powered sensing with an appropriate energy harvester solution.
The proposed research is an innovative way to measure or estimate the activity of spent items or packages in nuclear premises and will create significant impact on the use of digital technologies in nuclear decommissioning.